University of Hertfordshire and N E M Co Limited

To implement smart manufacturing in a high value contract electronic manufacturing environment by integrating reconfigurable manufacturing, smart systems and lean philosophy.